SmartLight.ai - Pre-Commercialisation Study

SmartLight.ai is bringing emerging technologies to public infrastructure to help local governments reach their NetZero goals.

Its first product is a plug-and-play streetlight control node and associated Central Management System (CMS) which integrates optical sensors and AIoT technologies to bring truly adaptive control to the market for the first time. It achieves this by observing the surrounding streetscape and dimming and illuminating accordingly with its onboard computer vision algorithm.

Studies have shown that a truly adaptive system has the potential to reduce energy consumption by 90% over existing control solutions (Dizon & Pranggono, 2022). For a typical UK council with 35,000 streetlights, this could yield annual savings of £1.5M in electricity costs and 1,000 Tonnes CO2eq.

The system is compliant with industry standards, BS 5489-1, BS EN13201, and ILP PLG08\. Relevant UMSUG and Elexon CMS certifications are now secured, allowing the retrofit of the device to any of the 6.5M streetlights operated by UK councils.

SmartLight.ai combines its novel physical device with a streamlined web-based user interface for local authority users. Legacy solutions utilise esoteric/dated geospatial systems to remotely control lanterns. SmartLight.ai's interface is based on a Google Maps style interface and level of intuitiveness.

SmartLight.ai has worked with a number of local authorities since 2020 to understand their needs and challenges through early customer interviews and focus groups, and complete early real-world trials.

The company is now looking at how to commercialise its solution at scale. This project will work on the following areas in support of that goal:

1) Commercialisation Plan

* Development And Implementation: Licencing & Manufacturing Readiness
* Financing Strategy Development And Implementation

2) Rollout Plan

* Revenue Model Analysis And Development
* Sales Strategy Development

3) Marketing

* Marketing Plan Development
* Validated Market Research

4) Risk Mitigation

* Risk Analysis And Forecasting
* Investigate Insurance

5) Pilot Planning

* Customer Validation And Testing
* Regulatory Support And Insights

**Reference**

Dizon, E., Pranggono, B. Smart streetlights in Smart City: a case study of Sheffield. _J Ambient Intell Human Comput_ 13, 2045--2060 (2022). https://doi.org/10.1007/s12652-021-02970-y